High fidelity, low cost, sensory immersion system for VR

A prototype of a high performance, low cost, sensory immersion system for use with VR headsets will be built and tested. The objective of the project is to validate and demonstrate its use in VR entertainment and training application, such that a commercial product may then be developed and marketed.